Queen's University of Belfast and Somerville (NI) Limited KTP 24_25 R1

To develop and integrate (Industry 4.0) digitalisation technologies to bring together all business operations and areas to create a new, sector-leading, data-driven smart factory facility.